StrucLock: Circular Structural Wall System Validation Through Independent LCA and Demonstrator Performance Testing

StrucLock is developing a modular construction system that transforms recycled plastic and textile waste into high-performance building blocks. Designed for disassembly, reuse and low-impact construction, the blocks combine structural strength with built-in insulation and service channels, removing the need for separate framing, plasterboard or insulation materials. This reduces construction waste, simplifies assembly, and allows buildings to be dismantled and relocated rather than demolished.

To support future industrial adoption, StrucLock is carrying out a feasibility study that includes:

• a demonstrator fitted with sensors to record real-time thermal performance
• an independent life-cycle assessment evaluating environmental and resource factors

The project will generate evidence on material efficiency, environmental impact and practical build processes, helping organisations seeking lower-carbon, circular alternatives to traditional construction materials.